Grwp Llandrillo Menai and Metcalfe Catering Equipment Limited

To develop a robust new product development methodology , by implementing an innovative product design process integrated with advances materials and new manufacturing technologies.